Newcastle University and Bloodaxe Books Limited

To develop an understanding and capability to incorporate audio and visual materials into poetry ebooks in order to develop new forms of cultural resource, facilitate multi-dimensional engagement with the text leading to increased sales/market share.